A roadmap to Solution: Cultured Meat Innovation for the UK

Cellular Agriculture Ltd seeks to be the science-led global leader in cultured meat production. Following the hugely

succesful Clean and Cool Mission we aim to capitalise on the momentum created by engaging with potential partners

and funders. This project seeks to deliver both on technical development of a cultured meat concept-product, the wider

development of the business model, and to seek potential rainbow funders that will allow the business to captialise on

all market opportunites.